Extreme value statistics of characteristic polynomials of random matrices and the Riemann zeta-function

The goal is to understand fluctuations in the extreme values of the characteristic
polynomials of random matrices, and of the Riemann zeta-function on its critical
line. This is a very active area of research with many deep and interesting unsolved
problems. The aim will be to use techniques relating to the theory of symmetric
polynomials to deduce exact formula for the moments of the moments of the
characteristic polynomials of random unitary matrices. We will also explore
approaches based on integrable systems. Ultimately, we will seek to understand the
behaviour in the large-matrx limit. We will use the random matrix results to explore
the corresponding statistics for the Riemann zeta-function on its critical line and will
compare the results with those coming from a randomised Euler product model.